A Digital Document Depository For The Logistics Industry, Reducing The need For Paper, Streamlining An Outdated System.

The team at Connected2, a rapidly growing UK SME founded by Simon Crick and Jamie Baldwin, possesses a wide range of relevant, sector-specific, technical and general business skills, placing Connected2 at the forefront of logistics recruitment and training sector, with a digitised ecosystem ideally situated to the addition of its latest proposed innovation, designed to address a two-fold unmet need in the logistics sector: the access, completion and transfer of compliance, contractual obligations and health and safety compliance documentation by contract HGV drivers and transport operators under COVID-19 safe working conditions and the incentivisation of drivers to correctly complete the compliance documentation.

Connected2's solution is a new app, accessible on drivers' mobile devices, allowing the digitisation of compliance, contractual obligations and health and safety and other documents and their digital, remote completion. As this new product will link to Connected2's existing driver allocation, management and payroll system, the potential to incentivise adherence to COVID-19 safe document completion procedures will become achievable.